From Citizen to Co-innovator, from City Council to Facilitator: Integrating Urban Systems to Provide Better Outcomes for People (BOP)

The Urban Living Birmingham (ULB) Consortium brings together the expertise of four universities; national and international academic institutions; and very many local, regional and national organisations. The core academic team, led by the University of Birmingham with Birmingham City University, Aston University and the University of Warwick, have world-leading track records in cities, engineering, services and social sciences; a portfolio of pioneering inter-disciplinary research; and a deep understanding of Birmingham and the West Midlands. On 20th November 2015 a meeting of 39 representatives from across Greater Birmingham's public, private and third sectors was held to discuss the Urban Living Partnership Pilot Call. Taking a city focus within the context of the region, this group noted that the appetite for innovation in the development and delivery of urban services was high in Birmingham, but the degree of success and ability to integrate these innovations into mainstream strategies and policies varied greatly. Therein lies the paradox and it became evident that there is a missed opportunity for Birmingham, and British cities more generally, to co-innovate by effectively drawing upon end-users.

As the largest city in the UK outside London, with one of the most diverse and youthful populations anywhere in the UK, the City of Birmingham has the potential to set a new agenda for 21st century urban living. Like most great cities, Birmingham is experiencing disruptive change brought about in part by global economic forces combined with reductions in national and local public expenditure. Since the late 1960s, Birmingham has performed poorly on all economic indicators. In addition, in 2014 a review of the city's governance and the organisational capabilities of the city council noted that Birmingham had problems that were so significant that they were of national importance. This project identifies the diverse and interdependent challenges facing the City of Birmingham by the application of a rigorous diagnostic process based on the analysis of datasets informed by end-users and representatives from the public, private and third sectors. The focus is on the identification of opportunities for innovation in integrated and city-wide solutions that cut across traditional policy silos and that have the potential to transform the city into a prosperous, healthy and vibrant living place. The Urban Living Birmingham consortium aims to identify improvements to urban services by combining top-down urban governance with bottom-up lay and expert knowledge to provide an environment that emphasizes and encourages innovations that generate a step change in urban service provision. It will do this by bringing together, developing and applying end-user and open innovation processes (from business disciplines) and participatory and cooperative design principles (from urban design disciplines) to selected urban services and systems to co-create a resilient Birmingham that provides 'better outcomes for people'. Most transformational service innovations occur when service providers go beyond listening to consumers to co-innovating with consumers. This user-centric approach to innovation reflects a process of end-user innovation in which users can modify existing products and services, but also service providers can learn from this process.

Urban Living Birmingham will contribute towards the transformation of Birmingham into a city that is a regional asset and a global beacon for urban service innovation; a city with an exceptionally rich quality of urban living, increased social cohesion, reduced deprivation, increased connectivity and productivity, and a healthy urban population.

Potential impact
The UK has an urban-based economy and society. Cities disproportionately contribute to innovation, productivity, creativity and economic output but also have major concentrations of social and economic problems ranging from unemployment to congestion.

The ULB Consortium has been developed to create a partnership approach to identifying and understanding the challenges facing Birmingham and to identifying innovations in integrated and city-wide solutions that cut across traditional boundaries and policy silos. One of the strengths of our Consortium is the breadth and depth of our partnership with representatives from the public, private and third sectors (see letters of support). This partnership is reflected in the co-creation of this proposal with 39 end-users who attended a Co-Creation Workshop that was held in Birmingham on 20th November 2015. This workshop identified the approach developed in this proposal and highlighted the importance of applying a whole person/family frame and the application of end-user innovation to developing an integrated approach to urban challenges.

End-users are embedded throughout the project and in particular the project's Advisory and Touchstone Groups (AG/TG). High-level strategic direction will be provided by the AG whose membership includes representatives from the West Midlands Combined Authority (WMCA); Greater Birmingham and Solihull Local Enterprise Partnership (GBSLEP); national and international academics; Sustainability West Midlands (SWM); the Energy Catapult, Centre for Sustainable Healthcare, Oxford, and organisations with core capabilities in the project's emerging themes. The 'grounded' TG consisting of representatives from the public, private and third sector from across Birmingham and the West Midlands Combined Authority area will help to identify and understand the challenges. In addition, end-users will be nominated by the AG to join the project's Consortium Management Committee. This process will occur towards the end of WP1 as the critical challenges areas for intensive research are identified. Jointly created case studies with end-users will maximise impact and relevance. The main beneficiaries are:
1) All people living and working in Birmingham and the surrounding area.
2) Birmingham City Council and its partners and the West Midlands Combined Authority and its partners; all councils responsible for managing urban areas.
3) Public, private and third sector organisations involved in the provision of urban services of all types.
4) Local Enterprise Partnerships.
5) Central government departments and agencies (e.g. DfT, DCLG) involved in urban issues. The Joint Research Centre of the European Commission will work with the project team to position the project's outcomes across European end-users.
6) Consultancy firms (engineering and multi-disciplinary) providing services to city councils and other organisations involved in the provision of urban services.
7) Students at the four universities: Outcomes from the project will be incorporated into, and influence, teaching courses and postgraduate research.

Collaboration with the project partners will be managed to maximise the development of an integrated approach to urban challenges and related impacts by Bryson and Rogers, who have extensive experience of linking research with practice in industry and government. The AG will help steer the research and enhance dissemination and uptake, while our project partners will disseminate directly to the professional groups they represent.
The Pathways to Impact, developed in consultation with project partners, includes workshops (for dissemination and training), symposia, innovation stations and seminars that will make full use of our partnership's existing activities. In addition, to maximise impact and relevance roundtable discussions will be held with the full Cabinet of Birmingham City Council and the Leaders and Chief Executive Officers Group of the WMCA.